Neurocognitive, behavioural and physiological effects of non-nutritive sweeteners in humans

Obesity presents a major global health crisis; developing healthier diets is a key goal. However people eat for enjoyment and are therefore unlikely to simply choose to eat less, since hedonic drives may override homeostatic signals.

High calorie sugars form a large component of dietary excess; non-nutritive sweeteners (NNS) may be key to delivering palatable but less caloric foods. However there remains debate about NNS's impact on appetitive behaviour and energy homeostasis. The human gut responds to NNS differently than most animal models.

It remains unclear how behavioural and neurocognitive responses differ between ingested carbohydrates, such as sucrose and NNS. Until recently, studying the human brain regions receiving gut-to-brain signals was not possible. Recent advances in physiological functional magnetic resonance imaging have provided a new platform technology to map activity in these pathways and higher centres.

Using a combination of brain imaging (physMRI), neurocognitive/appetitive responses and physiology (gastric emptying, gut hormones, glycaemia), the project will build up a novel and integrated basis to understand the relationships between homeostasic status (physiological/metabolic signals) and hedonics (sweet taste, neurocognitive responses such as reward) and their impact on eating behaviour (incl. food selection) in response to caloric sugars or NNS.

As a CASE award recipient, the student will benefit from a 3 to 6 month placement at the Cargill R&D headquarters in Belgium (or Minneapolis R&D headquarters if preferred).

The successful candidate will acquire expertise in combining physiological and behavioural science, and be trained in the acquisition and analysis of human functional MRI data.

References:

Little TJ, McKie S, Jones RB, D'Amato M, Smith C, Kiss O, Thompson DG, McLaughlin JT (2014) Mapping glucose-mediated gut-to-brain signalling pathways in humans. Neuroimage. 96:1-11.
Bryant CE, Wasse LK, Astbury N, Nandra G, McLaughlin JT (2014) Non-nutritive sweeteners: no class effect on the glycaemic or appetite responses to ingested glucose. Eur J Clin Nutr. 68:629-31.
Jones RB, McKie S, Astbury N, Little TJ, Tivey S, Lassman DJ, McLaughlin J, Luckman S, Williams SR, Dockray GJ, Thompson DG. Functional neuroimaging demonstrates that ghrelin inhibits the central nervous system response to ingested lipid. Gut, 2012 61, 1543-51.
Pulcu E, Thomas EJ, Trotter PD, McFarquhar M, Juhasz G, Sahakian BJ, Deakin JFW, Anderson IM, Zahn R, Elliott R. (2014) Social-economical decision making in current and remitted major depression. Psychological Medicine 45(6):1301-13
Elliott R, Lee R, Lythe K, McKie S, Juhasz G, Thomas EJ, Downey D, Deakin JFW, Anderson IM. (2012) Reduced medial prefrontal responses to social images in remitted depression. Archives of General Psychiatry 69 (1): 37-45